The Protocol Programme: The Electric Landing Gear (ELG) Project

This project will apply new electric actuation systems for braking, steering and extension/retraction in place of existing hydraulic systems to the challenging landing gear environment with the key objective to minimise maintenance, increase availability and reduce the cost of landing gear ownership